Research to enable the rapid development of high temperature superconducting magnets for fusion energy and other applications.

Tokamak Energy Ltd is a private company targeting the delivery of fusion as a clean and safe energy source in the 2030s. The company aims to do this by combining spherical tokamaks, which are a type of magnetic confinement fusion device, with high temperature superconducting (HTS) magnets, which can deliver very strong magnetic fields in compact devices. The company believes that HTS spherical tokamaks are the key route to delivering commercial fusion energy on a rapid timescale.

The fellowship being pursued by Dr Greg Brittles at host business Tokamak Energy is entitled "Research to enable the rapid development of high temperature superconducting (HTS) magnets for fusion energy and other applications". The project will perform materials-focussed research and development on HTS conductors, jointing techniques and associated metallurgical challenges, coil manufacturing scale-up to large sizes required for fusion devices, and fast paced innovation of novel magnet construction and operating concepts.